Helminth-microbiota interactions in parasite gastroenteritis of livestock species and implications for disease control

PhD project strategic theme: Bioscience for sustainable agriculture and food

This project aims to undertake integrated quantitative analyses to disentangle the causality of relationships between GI parasites of relevance for the UK sheep industry, the host immune system and the gut flora. To achieve this aim, the student will (i) characterise the qualitative and quantitative fluctuations in the composition of the ovine gut microbiota and selected microbe-derived bioactive metabolites in response to acute and chronic experimental infection with Teladorsagia circumcincta, and immunisation followed by parasite challenge; (ii) evaluate the impact of exposure to T. circumcincta excretory-secretory (ES) products on the composition of the ovine gut microbiome using an in vitro system developed by groups of collaborators; (iii) perform bacterial killing assays using bacterial strains selected following analysis of in vivo and in vitro data exposed to T. circumcincta ES products and (iv) identify and characterise anti-microbial proteins in T. circumcincta ES products for expression in recombinant form and subsequent functional characterisation.